Drone Warfare: Towards a More-Than-Human Geopolitics

This proposal seeks to investigate how remotely piloted aircraft or 'drones' are transforming global politics and generating public anxieties over security, ethics, and justice. This is realised through a project that places the technology at the heart of inquiry. Geopolitics is traditionally rooted in understanding the relationships between power, sovereignty, and territory. This research looks at how drone warfare is fundamentally changing these interactions. The unique angle the research investigates is how the drone is itself generative of new and unexpected geographies, both within the U.K and beyond. Instead of humans acting as the sole directors of world politics, an array of automated machines and intelligent systems is shifting the terrain of international relations and control. As the U.K. Ministry of Defence (2011) reports: 'There is a general expectation across defence, academia and industry that unmanned aircraft will become more prevalent, eventually taking over most or all of the tasks currently undertaken by manned systems'. This proliferation of drones, coupled with widespread political and ethical ambivalence over the enmeshing of robots and humans in diverse security scenarios across the planet, is a crucial area that must be met with engaging, timely and relevant research.

Accordingly, this project will produce unprecedented qualitative research for public education on drones, and will be of relevance to academics, interested publics, policy makers, and other users in the third sector. I will produce a 90-minute documentary called 'The State of Our Unmanned Planet' that will present key themes and controversies related to drone warfare in an engaging, creative, and informative way. The bulk of the documentary will contain interviews with government officials, academics, journalists, and scientists from across the U.K. to gain an unparalleled survey of what is at stake with the future of drone development. Additionally, a purpose-built online platform called a 'Drone Atlas' will allow users from around the world to share their 'geo-tagged' stories and experiences to create an evolving and interactive map. Finally, as part of my commitment to sustained scholarship and producing a lasting legacy, I will write an original manuscript for publication by the Minnesota University Press. Inter-disciplinary knowledge exchange will be generated throughout the project with international conferences and articles published in leading journals to maximise the profile of the project. This will serve the broader aim of democratising the debate over drone warfare.

Potential impact
I have an established record of research across a range of fields in geography that have impacted diverse academics through journal articles, book chapters, encyclopaedia entries, seminar talks, and academic conferences. My intellectual aim has always been to conduct research that will benefit academic users who do not normally interact with each other, particularly by connecting social theory with empirically engaged research. For example, during my MA and PhD I was part of a multi-disciplinary team of geographers, entomologists, climatologists, and public health officials in the state of Arizona looking at mosquito control (Shaw et al., 2010). This proposed project is likewise inherently multi-disciplinary and will impact a range of academics outside of the immediate field of political geography and critical geopolitics. This includes researchers working in 'more-than-human' and 'post-human' geographies (Braun and Whatmore, 2010), non-representational geographies (Lorimer, 2008, Thrift, 2008), political ecology (Robbins, 2012), as well as cultural and historical geographies (MacDonald, 2008). While scholars in international relations and security studies will also be impacted, a primary intellectual aim of the project is to forge meaningful connections between academics in critical geopolitics and political geography with academics in continental philosophy, particularly the broadly defined area of 'speculative realism' (Bryant et al. 2011), and those working in object-oriented philosophy (Harman, 2010) and actor-network theory (Latour, 2005; Law, 2002).

The second major group that will be impacted by the research is the wider public. They will benefit by engaging, discussing, and learning about a critical issue at the forefront of human security and social justice. Drone warfare is a national and international concern. Google's 'Insight for Search' shows that worldwide interest in 'drones' has increased a staggering 300 percent between the years 2004 and 2012. This global appetite for information on drones is not currently met by a sustained academic analysis and engagement. The debate is dominated by journalistic accounts, which usually report the views of state elites and security analysts. And yet, as with the intellectual shortcomings of critical geopolitics, this reporting fails to take into account the production of a new geopolitical reality by unmanned technologies, one beyond the direct control of any particular country, institution, or official. The major impact to the public will therefore by a sustained academic analysis of the causes and consequences of drone warfare through a portfolio of media that presents the key issues and themes in an accessible, educational, and creative format. The 'State of Our Unmanned Planet' documentary will be the primary way of realising this impact, and the online Drone Atlas will be an invaluable tool for collecting, sharing, and disseminating viewpoints and stories from around the world - fundamentally democratising the debate over drone warfare. The companion book will also provide the resources for lasting public engagement and an educational legacy.

Other key public beneficiaries include the primary groups that I will interview in the project: The U.K Ministry of Defence, The Civil Aviation Authority, The Royal Air Force, journalists from the Bureau of Investigative Journalism, Human Rights Groups such as Reprieve, and designers and producers of drone technology. These groups will be interested in the project's primary findings.

The third major group that will be impacted by this research will be the future undergraduate, masters, and PhD students that I mentor, teach, and collaborate with. I will be able to transfer and develop the skills and knowledge obtained during this project directly to them. I am a committed and enthusiastic teacher and continue to value the importance of pedagogy as a form of education, social justice, and practical engagement.